University of Brighton and Plastica Limited

to develop an organisational structure which will drive both product design and innovation, and continuous product improvement within a culture that supports and promotes creativity